The University of West London and Turing Intelligence Technology Limited KTP 23_24 R3

To improve the automated Machine Learning model development platform, evoML, incorporating ensemble modelling features to provide access to cutting edge Artificial Intelligence technologies to wider audiences.